An innovative centralised funeral plan registration platform to alert stakeholders to activated plans that could reduce unclaimed plans by 7-17%

infiniReg is a UK-based information technology SME led by Robert Brown (project lead), Nigel Mcginnity (project manager), John Pickering (technical lead) and Sophie Deeley (product manager).

Funeral costs can be financially stressful, especially for the 10M people in the UK without significant cash savings. A prepaid funeral plan can reduce this burden, though only 13% of people aged 50+ have one in place, corresponding to 1 in 6 funerals. However, fragmented stakeholder processes and poor funeral plan traceability often result in bereaved families being unaware that such a plan exists, exacerbating financial distress and compromising funeral wishes. When plans go unclaimed, funeral plan providers may unknowingly retain deceased clients' funds, creating financial irregularity and risking regulatory scrutiny. Over time, failure to ensure funeral plans are fully retrievable will erode consumer trust, potentially exposing providers to class-action lawsuits and stifling economic growth in the funeral planning sector.

infiniReg is developing a function-rich funeral fund reunification platform that provides key time-critical information on demand to all stakeholders. This ground-breaking innovation ensures 100% funeral plan transparency, boosting consumer confidence, reducing financial stress for bereaved families and increasing FCA compliance.

infiniReg's platform provides a centralised digital solution. preventing up to £50M/year in assets from becoming dormant. The project will also create jobs and benefit regions outside London and the South East, aligning with government initiatives to drive economic growth.